Exploring mechanotransduction in substrates mimicking healthy and fibrotic microenvironment

Chronic liver fibrosis is the main cause of organ failure in liver diseases of any aetiology1. Chronic fibrosis, if untreated leads to cirrhosis and ultimately organ failure, these patients are also more susceptible to developing liver cancer, particularly hepatocellular carcinoma(HCC)2. Liver cancer can arise from virulent factors like hepatitis B/C, excessive alcohol consumption and non-alcoholic fatty liver disease(NASH). These factors introduce damage to liver tissue, as a result activate the wound healing response with an upregulation and secretion of extracellular matrix (ECM) proteins and cytokines1. With limited therapies currently treating this disease, the most effective one being liver transplant, alternative solutions need to be sought out in order to target the progression and reversal of fibrosis.
Hepatic stellate cells (HSCs) have been identified as main effectors of the fibrotic response3. In healthy liver, HSCs are found in a quiescent state, where their main role is homeostasis of the liver and retinoid storage4. Upon tissue insult, they become 'activated', highly migratory and secrete aberrant ECM proteins, resulting in ECM remodelling and stiffness(fibrosis)5. This response results in a new dynamic environment with increased rigidity of the matrix which leads to enhancement of contractile forces in cells to maintain a tensional homeostasis and activated phenotype. This further results in a pro fibrotic feedback loop of increased activation of cells and increased secretion of ECM proteins producing a stiffer matrix.
The aim of this study is to elucidate the role of hepatic stellate cells in the progression of fibrosis, understand the mechanisms behind this response and target the activation of these cells to revert them back to a quiescent state to halt the progression and the possible reversal of chronic liver injury. We plan to demonstrate: (i) how HSC activation depends on substrate stiffness, (ii) how these cells mechanosense their microenvironment, (iv) become activated and adopt a myofibroblastic-like phenotype, and (v) become migratory and secrete factors to further contribute to substrate stiffness. By designing polyacrylamide gels with varying rigidities, and seeding cells on these hydrogels, we can manipulate the stiffness of the substrate and monitor the changes that emerge intracellularly. By using polyacrylamide gels, as opposed to tissue culture plastic/glass we will be able to provide more realistic in-vitro results which better depict the liver microenvironment by mimicking the stiffness of a healthy and fibrotic liver to monitor how these cells behave in response to mechanical cues.